ESS Rounds 7 and 8

The European Social Survey (ESS) is a unique cross-national study which, since 2002, has sought to measure and explain the relationship between Europe's changing institutions and the attitudes, values and behaviours of its population.

The survey is run biennially. Each Round contains a set of core set of questions, which cover a range of topics including media use, social trust, political affiliation and engagement, subjective well-being, social exclusion, religion, discrimination, national identity citizenship, immigration as well as socio-demographic classification questions.

In addition, each Round contains two rotating question modules. Each module focuses on a particular topic in more detail. The topics for inclusion are selected by an open competition among academics orgnaised by the ESS Central Strategic team. Academic teams submit their applications and justifications for their topics and details of what they seek to measure and how this will be achieved. The topics for Round 7 are Health Inequalities and Immigration. The topics for Round 8 are yet to be finalised.

Each participating country appoints a National Coordinator, whose role is to oversee the implementation of the ESS in that country and a survey organisation which undertakes the fieldwork and prepares the data. NatCen Social Research is applying to undertake both the National Coordinator role and the survey fieldwork in the UK.

NatCen Social Research has a long association with the ESS. Much of the early development of the ESS was led by Roger Jowell, who went on to direct the first five rounds of the ESS. The ESS shares its methodology and attitudinal focus with British Social Attitudes (BSA), which Roger set-up as Chief Executive of NatCen in the 1980s. The ESS has also been influenced by the International Social Survey Programme (ISSP), of which NatCen was a founding member in 1985 (and has been a leading member ever since).

The role of UK Co-ordinator for the first six rounds of the ESS has been carried out by Alison Park, of NatCen Social Research. NatCen also undertook the survey fieldwork in 2002 and again in 2008. We have also recently undertaken an experiment aimed at exploring the feasibility of running the ESS as a mixed mode survey, using a combination of face-to-face and online data collection, and have regularly carried out cognitive testing of ESS questions, working with the ESS team at City University.

Potential impact
The primary beneficiaries of this project will be academics, both in Britain and internationally, with an interest in conducting cross-national research. The data collected as part of ESS will provide them with a unique resource (see section on Academic Beneficiaries and Case for Support for further details).

Academics will readily be able to access the ESS via the ESS website. As in previous years, full documentation will be provided along with the data.

Our proposals include a wide range of dissemination activities to ensure that the ESS data collected are widely known about and used across a range of communities - including academics, government bodies, third sector organizations and journalists. These include:
- Preparing briefing materials about ESS on NatCen's website and distributing email alerts to key groups (including government departments, academic list-servers, specific academic partners, and relevant third sector organisations.
- We would carry out at least two training events about ESS with ESDS over the lifetime of this grant.
- Making contact with key third sector, government and academic institutions and individuals to promote the availability of Round 5 data.
We would also work with NatCen's Communications and Impact team to focus on the non-academic impact of the ESS, concentrating particularly on: government departments; third sector organisations; and journalists. These are described in more detail in our Pathways to Impact plan. They include:
- Providing visually engaging and easily sharable quarterly online content about key ESS findings on our website, promoted by NatCen's Communications Team.
- Hosting an annual workshop or debate about ESS, focusing on non-academic users.
- Committing to including ESS findings in NatCen's annual British Social Attitudes publication.
- Amending NatCen's own ESS website to ensure that it provides clear and accessible content about the study (while not duplicating the effort that is going into the central ESS website.

In all cases it would be important to discuss our strategy with the ESS CCT at City University in order to avoid any overlap or duplication of effort between our work and theirs.